Tackling the UK's 55 million litre problem of plastic waste from domestic paint.

Paints are a major contributor to marine pollution in the form of plastic microparticles abraded from coated surfaces and from the disposal of waste, unused paint.

55 million litres of leftover decorative paint is generated in the UK each year. When disposed, most of it finds its way into the domestic waste stream, goes into landfill via black bags, enters the oceans, or in some cases gets separated out and incinerated as hazardous waste at considerable cost to local authorities.

The estimated cost of disposing waste paint each year is £20.6 million to Local Government. Following the 2016 PaintCare survey of over 400 HWRCs in local authorities, the majority of respondents confirmed that they do not accept liquid paint, so it is a postcode lottery for the public, and they have no choice but to throw it in with general waste.

This project aims to create a solution for the domestic waste paint sector to help it achieve the Governments goal of Net Zero Waste by 2050\.

Our proposed solution is an innovative tech driven circular economy model that comprises of 3 key areas to promote reuse and recyclability.

The concept focuses around the idea of REDUCE -- JUST ENOUGH -- RETURN to tackle the 55 million litres of plastic waste from domestic paint annually in the UK and is a combination of innovative technology, design and circular business models.